Allegro: Hospitality of the Future

Project ALLEGRO aims to develop a next-generation digital innovation platform that enhances guest experiences and improves operational efficiency across the global hospitality sector. The project brings together partners from the UK, Canada and Turkey to create new AI-driven capabilities that help hotels, restaurants and other hospitality providers deliver more personalised, seamless and efficient services.

Using conversational and generative AI, ALLEGRO will improve guest communication and enable faster, more relevant responses to enquiries. The solution will support staff by automating routine tasks, improving resource allocation and providing clear operational insights through an intelligent dashboard. By integrating data from multiple hospitality systems, ALLEGRO will offer operators a unified view of their business, helping them make better decisions, reduce inefficiencies and enhance profitability.

The UK partners will contribute expertise in artificial intelligence, software development and digital innovation, helping to design core components of the platform, including automation tools, analytics, and user-centric digital workflows. The project will support the digital transformation of the hospitality sector by enabling modern, scalable technologies that can be adopted by businesses of all sizes.

ALLEGRO aims to become a key enabling platform for hospitality providers worldwide, helping them deliver improved guest experiences while strengthening their operational performance. The outcomes of the project will promote innovation, support industry growth, and create new commercial opportunities for UK technology companies.